University of the West of England Bristol and Recycling Technologies Limited

To develop and embed a methodology to run standard diesel generators on fuel from mixed plastic waste being using innovative thermal-chemical process